Sustainable processing of onion skins for a compostable food packaging material

HUID is developing a material innovation that aims to create a sustainable, home compostable alternative to single use plastic packaging using an overlooked source of food waste - onion skins.

Building off the success of a Young Innovators Award, HUID has developed two material qualities that it wants to push towards a product, and is working to ensure that its processing methods are as sustainable as possible. This includes working towards compostability certifications and conducting a life cycle assessment alongside the development of a working prototype.